Pembrokeshire Mushroom Company

Overview

Pembrokeshire Mushroom Company aims to introduce a range of sustainable products to the UK market while contributing to a circular economy and promoting environmental conservation. Examples include bottled cultivation, biodegradable spawn production, and support for growers. Plastic, particularly single-use plastics, is a dominant part of the production process in mushroom cultivation. We are aiming to eliminate the use of single-use plastics, implement efficient production methods, and power our operations entirely with renewable electricity.We will streamline the process of log inoculation and provide log grow kits that can fruit mushrooms seasonally for up to nine years, improving soil quality as they degrade. These kits hold great potential for bioremediation and offer collaboration opportunities with already established entities. We commit to replanting more trees than we harvest, ensuring long-term sustainability. We will offer a range of educational workshops and materials for those interested in all things mycology.

Innovation and Product Development

PMC's diverse product range includes:

* Bottled Cultivation: Convenient mushroom-growing kits.
* Spawn Production: High-quality mushroom spawn.
* Log Grow Kits: Eco-friendly kits for growing mushrooms on logs.
* Fresh, Powdered, Tincture Mushrooms: A variety of fresh mushrooms and nutrient-rich powders.
* Educational Workshops and Support: Practical training in sustainable mushroom cultivation.

Community Engagement and Education

We aim to integrate into the Pembrokeshire community through educational workshops that teach sustainable cultivation and composting practices. These initiatives promote environmental awareness and help integrate waste disposal into existing composting systems. Sustainability Initiatives

* Upcycling Waste: Using coffee grounds from local shops as a growing substrate.
* Renewable Energy: Operations powered by solar energy; deliveries made using electric vehicles.
* Net Zero Goals: Aim for net-zero emissions by leveraging renewable energy, upcycling waste, eliminating single-use plastics, and implementing carbon offset programs.

Affordability and Quality

Amid rising costs, PMC aims to offer affordable, organic, and locally-grown mushrooms, delivering higher quality at competitive prices compared to existing market options.
Experienced Team and Local Support

Led by experienced entrepreneurs Indigo and Olive, PMC is backed by local support and a strong network of suppliers, including partnerships with local coffee shops for sustainable substrate sourcing.

PMC's mission is to drive community resilience, ecological sustainability, and economic growth in South West Wales, setting a new standard in sustainable mushroom cultivation.